Augmented reality & maching learning to enhance surgical productivity and collaboration

Proximie believes there are substantial opportunities to improve the productivity and workflows associated with the delivery of surgery and surgical consultation. Our highly centralised healthcare system has created a problem/inefficiencies, surgical delivery in district locations is often inefficient due to the lack of access to surgical expertise at specific time and locations. Patients are often held up within the NHS on wards or being transferred to specialists centres often simply due to the lack of meaningful five minute consultation between two colleagues. Skype and Facetime have enhanced general communication, Proximie believe that ICT technologies (augmented reality & cloud computing) can provide an unprecedented level of collaboration in the theatre to remove logistical and scheduling bottlenecks associated with critical clinical staff. Proximie is driven by a number of innovative surgeons and IT professionals that wish to implement a novel combination of AR and mixed reality smartglasses (e.g. Microsoft’s HoloLens) to provide fully immersive remote collaboration between to users to drastically enhance surgical delivery, consultation and teaching. The enclosed application provides Proximie with a vital opportunity to resolve their AR related development challenges.